Hear us O Lord ... using sound and Malcolm Lowry's short stories to create a new vocabulary for re-imagining plastic-filled seas.

Hear us O Lord from heaven thy dwelling place: using sound and Malcolm Lowry's short stories to create a new vocabulary for re-imagining plastic-filled seas.

Our seas are polluted with eight million metric tons of plastic every year and microplastics have found their way into humans through the food chain. How do we process such statistics and scenarios? How and where can we network to create new artefacts that present the problem differently? To reflect and act upon this extraordinary state, we wish to develop a cross-disciplinary network that meets at sea and produces new audio content with the clear overall aim of finding a new vocabulary for re-imagining our plastic-filled seas. We will explore what happens when a Practice-As-Research methodology brings academics and creatives together at sea to mingle with members of the public and uses the short stories of Malcolm Lowry and sound recording as catalysts to re-imagine our plastic-filled seas. We feel that this network, building upon previous Lowry research, will benefit not only those sectors involved but, through the free podcasts, be of use in educational, entertainment and artistic contexts. We are observing many students attempting to make work about plastic pollution but their references are limited and primarily visual. How can we instead use listening and a fresh set of literary references to generate new content?

The research will use sound under the guidance of one of the world's leading sound recordists, Chris Watson, who has used audio to encourage us to rethink our immediate and global surrounds. His award-winning natural history work with David Attenborough has given Watson a unique insight into the relationship between the environment and sound. Malcolm Lowry was born on Merseyside in 1909 and named his collection of short maritime stories 'Hear us O Lord ...' after an Isle of Man hymn. His writing will be the catalyst for our network that will meet at sea during six crossings between Liverpool and Isle of Man. Lowry's stories presciently explore the impact of oil refineries on coasts and the significance of sea travel writing. During each 4-hour crossing, researchers will mingle with members of the public and ferry staff to record short interviews, Lowry passages and abstract sounds. Each crossing will be programmed around specific themes, outlined in Case for Support, and each journey will have professionally delivered sound recording workshops, Malcolm Lowry readings and informal participation.

We are proposing an exciting network who will meet at sea, including:
The Retail Institute, liaising between the packaging industry and retailers such as Asda, Waitrose and Nestle
The Art Doctors, an artists' group engaging the public in unusual contexts
Bluecoat, Liverpool's centre for contemporary art and Lowry advocates through their 'Lowry Lounge' programme
Mariners' Park, retirement facility on Merseyside for those with 25-years experience at sea
The Band of Holy Joy, sound collage musicians/broadcasters
Dr Jessica Van Horssen, expert in plastic pollution and part of eXXpedition network
Merseyside Maritime Museum, National Museums Liverpool

The network will be led by visual/sound artist Dr Alan Dunn (Leeds Beckett University) and Malcolm Lowry expert and poet Dr Helen Tookey (Liverpool John Moores University) who previously collaborated on 'The Lighthouse Invites the Storm' conference, audio event, public artwork and limited edition CD.

Outputs from this new network include:

'Hear us O Lord' one-hour podcasts, 2020-22
'Hear us O Lord' two episodes of BAD PUNK by Band of Holy Joy, ResonanceFM
'The Lowry Lounge' art exhibition and live readings, Bluecoat
'Sea Galleries' digital display, Merseyside Maritime Museum
'Using Lowry and sound to tackle sea pollution' guest edited issue of 'Design Ecologies'
'Plastic at sea, with Lowry', researchers' network presentation, The Retail Institute annual seminar

Potential impact
Dissemination

This network ensures the participation of the public and aims to benefit non-academics by deploying contemporary and traditional media to ensure our content is known about and heard. Current statistics claim that 6m Britains tune into podcasts each week and globally an estimated 143m have accessed podcasts. After careful consideration of other formats (e.g. CDs), we feel that the free distribution around the globe for people of all ages of our sounds is best served through podcasts. As the listening figures suggest, it is a competitive market and we will need to use all our participants' relevant marketing departments and networks to maximise reach. We will work with leading podcast company aCAST and to support and promote the podcasts we will stage a series of launch events, including as part of the annual Lowry Lounges. These events will include live readings from network members, listening posts to access the podcasts, press launches and distribution of links to podcasts, co-ordinated and promoted by the host venues. Combined social media reach of investigators, LBU, Bluecoat, LJMU and associated institutions and partners is estimated at 250k. National Museums of Liverpool have agreed to present a digital exhibition about the network within the new fifteen-year 'Sea Galleries' display within their Merseyside Maritime Museum at the Royal Albert Dock, a venue that attracted 906,202 visitors in 2017/18. They will also promote the network via their website, particularly during the 175th anniversary of the Dock in 2021. Alongside historical material, the Museum is keen to be an important influence on current and future maritime issues, exemplified by its recent exhibition on contemporary slavery. These curators, engagement co-ordinators and visitors are all seen as potential beneficiaries and our network is designed to access this sector.

Beneficiaries beyond academia

We will target those with a direct relationship with the sea, from those using the ferry crossings - on average 200 per crossing - to those working in the nautical industry. Within this grouping, we include retired merchant seamen who live at Mariners' Park and while we can only invite a small number of them, we are working closely with their Events Programme Manager to ensure ongoing activities. We will target and influence policy makers, specifically using the expertise of Jessica Van Horssen and The Retail Institute who have established networks with industry and who are currently researching the impact of sensory inputs upon customers' journeys.

We will target the public by developing our relationship with the media, particularly BBC Radio, to further disseminate the content and encourage access to the podcasts. Our workshop deliverer Chris Watson has recorded regularly for BBC's Natural History Radio Unit in Bristol and Alan Dunn produced the 'SuperBlock' (2003) sci-fi radio play for BBC Radio 3 that used sound to address how a Government housing scheme impacted upon residents. Liverpool Housing Action Trust's Community Development Officer Paul Kelly reflected that 'SuperBlock was real groundbreaking work and created an open environment of engagement and involvement of our tenants, increasing their energy and profile and leading the way for more focus on artists working with communities.'

Summary of benefits beyond academia

The primary benefit is the development and sharing of audio that enlightens and delivers the unexpected while combatting 'pollution fatigue.' The network will lead to members of the public:

- engaging with environmental issues while at sea
- being made aware of the power of sound to reconsider our place in the world
- experiencing cross-disciplinary academic research

Professionals and policy makers will be presented with alternative first-person and collaborative responses to a environmental issues that are informative, educational and entertaining.